Exploring anti-viral T cell responses using single cell technologies to determine effective, durable anti-viral immunity for strategies

to prevent break-through infection.

Background
Viral infections are a major health challenge. Whilst viral antigen-specific T-cells are a major contributor in controlling and regulating anti-viral immunity, robust T cell immunity can be short-lived or ineffective leading to breakthrough infection. We offer two unique and well established cohorts, with different clinically-approved anti-viral interventions, to study the role of anti-viral T-cells in preventing breakthrough viral infection; a cohort of health care workers vaccinated with Pfizer mRNA vaccine to SARS-Cov-2 (PITCH study) and a cohort of children with primary immunodeficiency undergoing haplo identical stem-cell transplant with CD45RA-depleted add-back (MICA study).

Objectives
To develop a single-cell approach to characterise the phenotype and specificity of anti-viral immune responses during breakthrough infection.

To investigate the role of antigen-specific memory T cells in protective immunity to emerging and circulating viral pathogens.

Novelty/Timeliness
The project is novel in that it aims to understand better the protective mechanisms behind an approved novel immunotherapeutic intervention (CD45RA addback), and novel vaccination strategy (Pfizer mRNA vaccine). In both cohorts, T-cells have been indicated by in-house previous analysis to play a key role however waning of anti-viral immunity, and repeated and emerging viral exposure pose a challenge to the ongoing success of these interventions. A deeper understanding of the phenotype and T-cell mechanisms behind these interventions will be critical in informing future SARS-Cov-2 vaccination strategies and future iterations of CD45RA-addback immunotherapy.

Experimental Approach
The student will use BD Aurora and CITE-seq for single-cell high-dimensional phenotyping. PBMCs isolated from peripheral blood from these established human cohorts, will be analysed retrospectively over a timecourse to characterise anti-viral T cell responses before and after breakthrough infection. Antigen-specific tetramers based on HLA typing and viral immunodominance patterns will be used to identify viral-specific responses. In-house established R -based computational pipelines, high-dimension data exploration and visualization techniques, such as FLOWSOM and tSNE, will be used to identify and characterize cell populations. To test the hypothesis that antigen-specific memory T-cells play a key role in protective immunity, the student will create antigen-specific patient-based primary T cell lines ex vivo. To assess mechanisms of protection, the student will test primary T cell lines for peptide responsiveness to emerging variants of concern (SARS-Cov-2) using by flow based methods. The student will also assess functional avidity, polyfunctionality and T cell killing. These data will be statistically assessed alongside comprehensive clinical data collected routinely on healthcare workers in the SIREN/PITCH cohort, and MICA study.